SEDIMARK - SEcure Decentralised Intelligent Data MARKetplace

The EU data economy has grown tremendously, with forecasts predicting to reach 800 Billion Euros in 2025. Data are becoming the new currency, being exchanged as products or services in marketplaces. Data markets are predicted to reach a size of 100 Billion Euros in 2025. Existing data marketplaces are centralised, store the data on the cloud, provide limited to no guarantees about data quality and they are governed by single entities that make the rules. SEDIMARK merges the expertise of a large team of experts to build a secure, trusted and intelligent decentralised data and services marketplace, based on Distributed Ledger Technology and Artificial Intelligence. SEDIMARK enables distributed heterogeneous data within the EU to be easily and seamlessly linked, shared and exploited for diverse business and research scenarios. SEDIMARK builds upon the concept of FAIR data, ensuring that data are of the highest quality, unbiased, enriched and annotated, so that they can be discovered, accessed, and easily reused. SEDIMARK includes a distributed registry of resources (data/services) stored on edge systems, close to where they are generated and where the data are cleaned, labelled, validated and anonymised. Security is applied with strong access control, privacy techniques for data minimisation and purpose limitation, exploiting blockchain for enforcing trust, decentralised identities, and data verification. Energy efficient AI techniques will be used for automated data quality management, labelling and classification of data as well as for providing (distributed) analytics and advanced services on top of the data. Semantic interoperability based on common ontologies and data models will allow the easy and efficient discovery, sharing and federation of heterogeneous data from multiple sources. The system is built on top of existing platforms of the consortium, starting from TRL5 and will be tested and demonstrated in four real world scenarios, reaching TRL-8.